FTG - ITC - 01

Cloud based CRM development to provide internal and value added extranet client services to meet new EU regulatations (REACH and GHS (Global Harmonisation System) covering all aspects of chemical labelling, product data and risk assessment documentation provision and services.